The Family Activity Referral OUTdoor Project (FAR-OUT): A novel, evidence-based outdoor activity intervention for families

This research aims to develop a pathway to help families improve the course of their relationships, by allowing them to co-manage risks in a supportive and developmental outdoor activity environment. High levels of parent-child conflict, often derived from harsh or inconsistent parenting, are a significant predictor of maladaptive family functioning and the development of behaviour problems in children, which carry substantial personal and societal costs (Bachmann et al., 2023). Public sector costs for children with severe behaviour problems are nine times higher (£70,019) than for those without (£7,423, Scott et al., 2001; Conti et al., 2021). Unlike other risk factors, such as poverty and child temperament, parenting is more easily improved. The originality of this research lies in bringing together positive risk-taking and social attachment as a pathway for rehabilitating untrusting and unsupportive family relationships. In this way, we will develop an evidence-based route to family rehabilitation that can be delivered by the UK’s 9600 outdoor activity providers.
Recent evidence suggests that risk-taking activities (e.g., climbing) can provide an optimal environment for nurturing co-dependence between parent and child (i.e., secure attachment), by promoting supportive behaviour in response to risk (Willegers et al., 2023). Managing these risks will improve parents’ and children’s self-esteem by learning how to control their emotions and seek social support in ways that are not accessible elsewhere in their lives. Importantly, the benefits of engaging in adventurous activities can transfer to daily life, improving families’ ability to support each other in times of distress. Taking climbing as an example, the rope connecting both parent and child acts as a physical example of an attachment. This (rope) attachment, from the child’s perspective, represents a clear dependence on the parent to help manage fear and to ensure safety. The parent provides physical security and emotional reassurance to the child by applying tension to the rope and verbal reassurance. In doing so, the nature of the climbing environment exercises a clear co-dependence in which the child places trust in the parent who simultaneously fulfils the child’s attachment needs for security. Transferring these supportive behaviours into daily life, a distressed child will naturally turn to their parent for comfort rather than to harmful activities as a means of coping (suppression, aggression, self-harm, etc.). The originality of our research lies in utilising risk in the outdoors to nurture family support. By designing our interventions to encourage exposure to risk, and by positioning parents as supportive attachment figures, we will provide families the opportunity to (re)develop their natural caregiving and support-seeking roles by co-managing risk in the outdoors, thus interrupting a downward spiral toward relationship breakdown, harsh parenting practices, physical inactivity, and escalating public service costs.
The adventure activity sector has struggled to provide strong empirical evidence for the rehabilitation benefits of existing outdoor programmes (Bowen & Neill, 2013). Such programs lack the theoretical rationale and rigorous experimental designs to establish effectiveness. We aim to address this limitation by co-developing and evaluating the efficacy, feasibility, and cost effectiveness of the world’s first open-access, non-commercialised parenting intervention that utilises outdoor risk to rehabilitate unsupportive family relationships. In doing so, we will upskill the UK’s outdoor sector for delivering evidence-based interventions in collaboration with public services to vulnerable families nationwide.